University of Leeds And EADS UK Limited

To deliver an automated structural optimisation process for small Aerospace parts to achieve weight savings, thereby reducing operational costs through fuel savings and reduced emissions.